ISAME Cyber Essentials

We believe that the IASME Consortium and their accreditation scheme is best for us. We will be selecting both an IASME Gold Audited and Cyber Essentials Plus Assessor company and Penetration Tester; as our research of the market has shown that they will give us the best advice.